Staffordshire University and SAS Water Limited KTP 24_25 R2

To introduce a new business operations strategy, and develop a sales and marketing strategy, to maximise sales for a new legionella control product development.